Investigation into how novel Quantum Dot Lighting panels can be controlled using artificial intelligence to create therapeutic effects to users

This research will explore the emerging technology of quantum dots (QD) for emitting full colour light in a controlled manner. Full colour QD displays for TV have been introduced by Samsung. they are low power but with unmatched colour palette, definition and luminosity. What the PhD will focus on is taking the knowledge gained from TV displays to lighting. Here plastic panel luminaries incorporating QDs can form ceiling, wall or floor lighting. In essence a room can be a 'light box'. The research question is how do you drive and control 3D lighting with the subjects within the light field. How can we use this light for new functions such as mood enhancement, photo therapy and enhanced work output. In addition the physical functioning of the QD lighting panels must be adjusted to take into account ageing effects. The smart light in this context becomes a 'big data' driven element. The application of artificial intelligence methods to data collected from the lights and user experience to enable and predict new functionalities while optimising the energy usage will be the focus of the PhD research.